Safety with Sensor AI and Network Environments for the Construction Industry - (SAINE-CI)

The collaboration between Iknaia, CITY and AITIS (Singapore) will give infrastructure projects a highly accurate, real-time digital twin of the physical environment with real-time safety tracking and reporting. This innovation will help infrastructure projects to be delivered more efficiently and safer. It will do this by allowing infrastructure projects to monitor worker health and safety, in the physical environment, reducing accidents, and improving the efficiency in which they work. Mobile computing and remote sensing have been identified by the Royal Academy of Engineering as two of the upcoming IT waves that will positively disrupt the business models of all industries. However, the infrastructure sector is widely expected to benefit the least due its lack of preparation in integrating mobile sensing and IT into its business workflows. This partnership between SME's (Iknaia and AITIS) and CITY will help to deliver this technological innovation to working infrastructure projects. Working as Industrial Research for further innovations in the same space; the project will deliver on three key innovations; 5G Connectivity, Environmental and worker safety modelling.